Recreating components of C2 photosynthesis in Arabidopsis

Climate change and the growing human population are putting additional pressure global our agricultural systems, creating an urgent need to achieve step changes in crop photosynthetic efficiency to meet food security and nutrition requirements. C2 photosynthesis is a carbon concentrating mechanism with promise to maintain nutritional integrity and improve photosynthetic efficiency under climate change. Recent studies have already made important strides in understanding the genes and regulatory elements that underlie the requirements to recreate a C2 phenotype and Arabidopsis stock centres hold several promising lines that require investigating through a C2 phenotype lens.